Developing an International Collaboration Network for An autonomous self-calibrating pH sensor (pHIMS), with on-board QA/QC, for ocean and water quality monitoring from ANB Sensors Ltd

ANB Sensors Ltd. have identified a disruptive technology enabling the accurate and autonomous measurement of real-time pH without the need for frequent calibration. The measurement of acidity (pH) is an important indicator particularly in environmental monitoring (e.g. ocean acidification measurement, aquifer water quality, legacy industry sites), and the assessment of drinking and waste water quality. Our solution reveals new opportunities and offers cost reductions and quality assurance improvements.

Existing water sensors have been found not to meet the requirements for remote water monitoring, importantly they are unable to cope with low-salt, and low-buffered water. ANB’s solution is the next generation pH sensor capable of accurate and calibration free pH measurement in a wide variety of locations and with many industrial applications.